Thermoacoustic Instabilities in Annular Combustors

Next generation combustors are able to produce signifcantly lower pollutants, however as a consequence of the operating conditions are particularly susceptible to a class of instabilities known as thermoacoustic instabilities. The latter is the resonant coupling in a positive feedback loop between sound and unsteady heat release which can lead to continuously increasing oscillations and potential structural failure of the engine. An annular combustor has unique unstable thermoacoustic modes, particularly in the azimuthal direction which are significantly less understood. This PhD looks at the underlying mechanisms for instability triggering, growth and even mode bifurcation in time. Tools employed are numerical in nature, such as LES/DNS, dynamic mode decomposition, phase space reconstruction, reduced order models etc.